Depict VR - A virtual reality intervention to help young people who hear voices

Depict VR is an accessible and cost-effective virtual-reality (VR) psychological therapy for young people who hear voices. Hearing voices is common among young people. Over one million (12%) young people in the UK experience it. Many young voice-hearers carry their condition into adulthood. Experiencing distressing imaginary voices costs the public purse approximately £2 billion and indirectly costs society a further £4.7 billion. The prescribed antipsychotic medication has many adverse effects, including cardiovascular complications and obesity. In contrast, psychological therapy requires highly trained therapists and demand far outstrips supply. Family therapy has been identified as a very promising route to helping young voice hearers and yet young people are reluctant to engage with trusted family members or close confidantes. In addition, young voice-hearers and their families are disappointed with the current structured format of traditional therapies in the Child and Adolescent Mental Health Services (CAMHS) and limited availability.

Depict VR is designed to help young people reframe their experience of hearing voices and build a coherent narrative which they can share with a trusted confidante. Inside Depict VR the young person can create a story of their lived experience of voice hearing. By sharing their experience, in real-time, inside the virtual world with a trusted confidante, the young person can build a new coherent narrative, help stimulate new lines of communication and build confidence in forming trusting relationships. Depict VR combines two proven talking therapies into an immersive VR environment, namely narrative therapy and family therapy. It seeks to normalise hearing voices in young people and offer a less stigmatising route to treatment.

The Depict VR project will develop a fully functioning minimal viable product and evaluate its ability to reduce the distress of hearing voices. The scientific appraisal will include testing two versions of the VR experience, one with and the other without sharing the experience with a trusted confidante. Analysing the narratives of young people and their trusted confidante as they navigate Depict VR will define the norms for meaningful use of Depict VR for optimal benefit. The VR design follows a modular approach where additional layers of immersion and interactivity can be added to enhance the narrative building experience. Depict VR is intended to be delivered through established CAMHS units and made easily available as an inexpensive tool to help young voice hearers as early as possible.